Uncovering the mechanism of vacuole re-organisation during cytokinesis

As the global population grows, the necessity for sufficient food is becoming an ever-growing problem. In addition to this, the planet is heating up and the possession of hardier crops to withstand this change is essential. To enhance agriculturally relevant crops, we first must understand how plants carry out functions directly related to growth. One of these is the partitioning of the vacuole into daughter cells and its regulation during cell division. The vacuole is the largest organelle in the plant cell, making up over 80% of the total cell volume and is essential for cell growth, ultimately determining the plant size and morphogenesis. Cell division is vital for the plant to grow and develop but also to respond to its environment, for example by changing the rate of division to grow towards or away from stimuli. The vacuole has been shown to fragment into smaller tubular structures during mitosis with half of these vacuolar fragments inherited in each daughter cell at the end of cytokinesis. Shortly after the cell divides, the vacuolar fragments reconnect to form one large vacuole through a mechanism currently unknown. Understanding how the vacuole fragments and reinflates during cytokinesis could lead to further research to enhance agriculture.